Plug+Play (performance tools for electronic musicians)

Plug+Play is a portable toolkit that translates on-stage gestures and actions into sound and
lighting effects. Using simple clip-on sensors and control software, this design enables the
static production of digital sounds to be created with the same front-of-stage energy as live
amplified instruments. The way artists create music is changing. Inexpensive music
production apps and programs have given rise to the bedroom producer. Now anyone with an
iPad or laptop can create complex music compositions wherever they are. However, this
method of creating music is restrictive when playing to an audience and generally does NOT
lead to an exciting live performance. By focusing on artists that cross the boundary of
producer, DJ and live band, Plug+Play transforms a microphone stand into a dynamic music
controller, a maraca into a heavy bass line or a raised hand into a pulsating synth-wave. The
sensors draw upon natural interaction and gestures typically used in a live performance
(Movement, Proximity, Twist, Slam, Stomp). In electronic and dance music, lights are also an
important part of the audio-visual experience and are a common way to create a sense of
drama and performance on stage. By controlling light as well as sound, the audience get a
greater sense of how actions on stage can relate to a musical performance by offering a further
visual dynamic. The design fits within the crossing of boundaries and genres that so often
leads to the most creative forms of musical expression. Plug+Play technology can also lead to
a number of spin-off products within lighting and music performance.
A proof of market grant will enable Noko-dtm to research three different aspects of the music
controller market - The Artist+Performer, the Venue+Hardware, and the Wider Industry
(Retailers+Brands). This research will allow us to fully scope the market opportunity for this
technology and determine ongoing development and funding needs.